SUSSUDIO (System Understanding & Sub-System Utopia through Design Integration & Optimisation)

This project, led by Rolls-Royce, will develop the detailed design of a UHBR aero gas turbine engine demonstrator, aimed at verifying advanced technologies for the next generation of large civil engines at a whole system level. In establishing the detailed design, the project will prove the feasibility of the demonstrator and reduce the risks associated with the demonstrator to a low enough level to allow the full launch of manufacture of the demonstrator vehicle.